Building Lived Experience Accountability into Culturally Competent Health and Well-being Assessment for Trans Youth Social Justice (BLA-HAJ)

Efforts are needed to enhance health and well-being amongst trans youth. A shortage of high-quality lived experience informed outcome data impedes effective action in healthcare, education and wider society to safeguard trans youth well-being. Many past approaches to research on trans youth have been culturally incompetent, causing harm and leading to disengagement and distrust of data-oriented activities. Culturally competent approaches, co-developed with trans communities, are critical to enhancing the current evidence-base, and improving policy and practice to better support trans youth.

This project is rooted in accountability to trans communities and specifically to trans youth. It is developed building upon a partnership with the Trans Learning Partnership, a UK based trans led coalition of 4 of the leading civil society organisations supporting trans communities. It seeks to co-define culturally competent approaches to measuring trans youth health and well-being, learning from best practices globally, embedding the project in case studies of current practice nationally, and drawing from primary mixed method research with trans communities.

The project explores what constitutes culturally competent approaches to outcome measurement of trans youth health and well-being. It aligns with growing interest in Patient Reported Outcome Measurements, and research bringing lived experience into development of institutional policy and practice. It provides methodological innovations in terms of ethical and impactful research with and accountability to marginalised youth populations.

The project will result in the articulation and uptake into practice of culturally competent outcome measures, across sectors and disciplines including healthcare, education and community well-being. Application of culturally competent approaches will enhance trans youth trust in service providers, enhance trans youth engagement in research, and will enable the collection of short and longitudinal outcome data that meets the needs of trans youth, enabling enhanced evidence-based policy and practice.